De Montfort University Higher Education Corporation and Genvolt Limited

To strategically bridge the gap between existing expertise in electrical device engineering via bespoke integration of current products into emerging platform technologies for the pharmaceutical industry. These processes have potential to rival existing technologies and methods by operating at ambient temperature, pressure and environments.